Development of a methodology to enable testing of prototype Major Component Replacement (MCR) technologies for floating offshore wind turbines

Floating offshore wind has the potential to enable wind farms to be constructed in deeper waters, enabling more potential sites and locations with higher wind resource. One current barrier to commercialisation is the Major Component Replacement strategy for these turbines. With tow-to-port solutions incurring high downtime, bottlenecks and cost at a commercial scale there is significant interest in the industry for on-site MCR solutions.
Key project objectives:
Review of the Onsite MCR industry requirements to define the health and safety limits related to relative motions during lifting operations so that a testing strategy can be created.
Selection of a suitable MCR concept to study based on the review.
Creation of a numerical simulation methodology to assess the relative motions during a lift operation.
Creation of a tank testing methodology to test the relative motions at a tank scale.
Validation of the numerical and tank testing methodology through tank testing at FloWave.
Definition / dissemination of a generic testing strategy which can be followed by MCR concept manufacturers to increase confidence to both developers and OEMs.